Associative expression and systems analysis of complex traits in oilseed rape / canola (ASSYST)

Technical abstract
This is an international collaborative project, involving groups in Germany, UK and Canada. The study will utilise quantitative gene expression data from well-defined populations of segregating Brassica napus genotypes. The work at JIC focuses on integration of transcriptome data with quantitative metabolite and phenotype data using a systems approach. Other activities in the network include development of a public B. napus SNP array, which will be used for association analyses in a large genotype diversity set of B. napus accessions. The expression of genes (i) for which eQTL hotspots are observed in linkage mapping populations, and (ii) which are identified as candidates by systems genetics approaches based on global gene expression and hormone profiles, will be examined in the genotype diversity set by quantitative real-time PCR. This data will then be used for associative expression mapping.

The work will initially focus on seedling development traits and their relationship to heterosis as a case study for a highly complex interactive system that is genetically very poorly understood, but is agronomically extremely important. The network analysis tools will also be applied for a systems analysis of important seed quality characters to identify key regulatory factors involved in biosynthesis of oil, protein and fibre components. The project will incorporate the most recent technological developments in the field of next-generation sequencing for ultra-deep transcription profiling, and will integrate gene co-expression network analysis, classical QTL analysis, genetical genomics and association genetics concepts in a manner that to date has not been used for functional genomics of complex traits in a crop plant.